Unpacking the Complexities and Insidious Costs of Diversity Initiatives

This project will examine whether diversity initiatives that celebrate gender differences can ironically backfire and inadvertently reduce gender equality.